An Anthropology of Virtual Reality (VR) Journalism in a Post-truth Era

This project would problematise post-truth claims through an ethnography of practices in virtual reality (VR) news. While post-truth discourses suggest humans' inability to agree, there arise promises of collective, VR-ENABLED immersion. Rather than testing their validity, I suggest tracing the creative process undertaken to pursue these promises, hypothesising how disconnect could be navigated and what this implies for post-truth conceptions. Studying VR practices would link this research to debates on empiricism, ethics, and realism, and, as a blind ethnographer, I would devise an auditory, haptic way of exploring vision.
Background and Key Research Questions
Importance of tracing news production has been shown in anthropology: Zeynep Gursel undermined self-evidence of journalistic photographs by uncovering the range of factors influencing the content consumed by news audiences. VR news hints an even more complex work flow, as journalists are joined by designers, film-makers, and engineers to tackle technological and artistic challenges. Faster streaming services and wide availability of VR headsets demand that VR content must be sharable online. My research would address a crucial need to generate an ethics for VR news that considers the varying interests, responsibilities, and disciplines of VR storytellers, and the influence of the wider digital landscape.

Discourses around VR promise virtual first-person perspective of others' experiences: 360 degrees video affords the least immersion (spherical field of vision from a fixed viewpoint) that can be easily accessed on smart phones; and volumetric VR allows users to move around environments wearing headsets, whilst interacting with physical and virtual objects from multiple angles. Anthropologists have contested such claims about digitised content's affordances of the "real", suggesting that the representations are just as "real" as those in analogue media. Yet, rather than understanding the medium empirically, I would analyse the creative practices, skills, and partnerships necessary to make VR real. I would explore how these attempts to navigate epistemological, sensory, and attentional differences- between VR storytellers and with audiences- are attempts for shared understanding.

I would investigate this by asking participants to describe visual aspects through speech or haptic guidance around VR environments. These descriptions would expose participants' understandings of seeing in VR, especially how they imagined it intersecting with other senses, and it offers fresh opportunities to question the epistemological status of vision.

Some news ethnographers have shown how journalists seek truthfulness through producing and sustaining their own version of truth, or they expose the specificities of truth across different contexts. My research asks how, through striving towards sensory and affective immersion, VR storytellers could hint possibilities for shared understanding and navigating post-truth claims.
Research Design and Rationale
I propose multi-cited fieldwork across CNN and Emblematic Group in Los Angeles. They will expose me to main genres in VR journalism (current affairs and documentaries on social causes) and full range of VR technologies (from 360 degrees video to room-size VR environments). While I have worked for CNN, my entry to Emblematic Group will be through my own experience of producing documentaries on marginalised voices.

I would trace VR news production: selecting and researching appropriate stories; collecting film, sound, or some material objects from the experience being represented; analysis; editing and VR application; distribution (website, mobile app, or live experience). These would help to structure my participant observation and interviews during key decision-making, discussions, and practices, which would carefully map technologies, skills, and perspectives as they inform VR news.